Mainstream Song, Class, and Culture, 1520–2020 (SongCult)

Songs are small things: short, catchy, harmonically simple, often seen as inferior to poems or symphonies. But they are also universal, mobile, potent objects capable of uniting nations, inspiring peace or war, love or despair. Accessible to all societies and social groups, representing a common denominator of cultural consumption, they sit at the very centre of cultural, social, and political history, demonstrably central to everything from the rise of the working class, to nationalism, race relations, and the commodification of romantic love. They are also perfect for communicating those histories; ideal tools for engaging different publics in debate and knowledge dissemination.
This interdisciplinary project interrogates transnational, global dimensions of 'mainstream' song, taking England as its geographical unit. The research field is confined to England but focused on transnational phenomena. It has two centres of attention: the regions, represented first by the North East and secondarily by collaborating institutions from Exeter to Leeds; and the capital, which has been the driving force of this phenomenon for much of its history. The simple song offers a transformative means of understanding the past 500 years, reframing old ideas of ‘popular’ and ‘elite’ cultures as instead that of a dynamic cultural ‘mainstream’ from which certain groups have sought to deviate.
In interrogating this model, SongCult will also create the first longue durée, macro narrative of song history, from the first printed ballads of the 1520s to the global hits of streaming services, via everything from the pleasure garden to blackface minstrelsy, the revolutionary barricade to the bedrooms of disaffected teens. It takes a story that has been variously represented over the centuries as insular, patriotic, aesthetically negligible, and instead reveals its transnational mobility, its power dynamics, its cultural hegemony. In so doing, it will transform song studies; it will make major interventions in public debates; and it will enrich understandings of communal intangible cultural heritage.
The research has 3 pillars:
1) Assembling a corpus of 500 songs taken from 500 years, collecting and analysing their data, transcribing them in notation and tablature. These will be curated on a state of the art website. Where copyright allows, scores/tabs/lyrics will also be uploaded/linked to RISM, IMSLP, Ultimate Guitar, etc. For unrecorded songs, SongCult will combine recordings workshopped with partners, with crowd-sourced, ‘citizen science’ performances, creating a living archive that is both a major heritage resource and a core dataset.
2) Archival research into contextual sources: quantitative (catalogues; playbills; programmes; chart/ streaming/radio data) and qualitative (life-writing, journalism, court records, letters, diaries, treatises). These will provide a 500-year history of composition, performance, reception, analysis, debate, and influence.
3) Fieldwork and workshops with community groups. I contend that 6 non-professional song cultures – lullabies, playground song, sacred music, football chants, protest song, carols – are integral to an unbroken, transhistorical mainstream, overlooked by scholars and journalists.
Guiding principles include collaboration, visibility, impact-first, career development, and interdisciplinarity. A core scholarly mission is to bring Popular Music Studies together with the traditional humanities and create a shared conversation around song, via hosted events, conference panels, and a global network. Significant funding is required to mobilise this on a world-leading scale. A core public mission is to intervene in cultural and national debates in collaboration with leading media organisations, offering new ways of thinking about the UK’s story, heritage, and cultural sector.